Arc Health for Care Homes

The impact of Covid-19 on the care home sector has been huge, and in some cases devastating. This project will develop technology to help care homes achieve gold standard infection control without compromising resident care. The solution will respond directly to the challenges faced by Covid-19 in the care sector and the recent introduction of government guidelines for conducting virtual ward rounds.

Focus of the Innovation

A new lightweight, portable version of the Arc Health clinical diagnostic station will be developed to enable a health examination to be conducted from anywhere within a care home e.g. the resident's bedside. It will be designed for maximum reliability and accessibility so it can be used by anyone, regardless of their level of technical ability or medical knowledge.

A novel, care home-specific set of software modules will:

* Enable carers to easily conduct NEWS2 (National Early Warning Score) observations and comply with RESTORE2 (Recognise Early Soft Signs, Take Observations, Respond, Escalate).
* Supply smart clinical vital sign analysis to support identification of health deterioration and help carers increase frequency of monitoring as necessary.
* Communicate data to the patient's GP who will be alerted to deteriorations in health.
* Incorporate patient records to assist continuity of care.

Where clinician attention is required, an integrated telemedicine consultation system (already developed by Medicspot) will enable timely intervention without a physical visit, reducing infection risk and providing significant time and environmental savings.